University of Brighton and Mint Diagnostics Limited

To support improved management of cancer by developing and extending existing hormone measurement technology to produce a fully commercial medical device for both public and private healthcare markets.